'Make do and Mend' to 'Reduce, Reuse, Recycle': Attitudes Towards Clothing Production and Consumption in post-war Britain

How have British attitudes towards the production and consumption of clothing changed since WWII?
How have home making and mending practices responded to changes in attitudes over time?
What are the historical dynamics between clothing retailers and consumers? How do businesses respond to public interests, and vice versa?
What can an understanding and appreciation of past approaches to clothing production and consumption contribute to present debates about sustainability in the clothing sector?